Priming expectation and motivation - Unpacking the placebo effect to improve effectiveness of mobile health apps

Numerous reports have highlighted that during the COVID-19 pandemic, poor mental health has been exacerbated globally. There is a broad consensus that the most cost-effective measures for reducing the risk and prevalence of evidence-based preventative interventions. Mobile health apps have brought a growing enthusiasm related to delivering behavioural and health interventions at low-cost and in a scalable fashion. A recent estimate identified in excess of 10,000 health and wellness apps designed for mental or behavioural health. Only a very small number of these have been evaluated for clinical efficacy despite claims of being evidence-based.

The effectiveness of a mobile application comprises measures of efficacy and engagement. To enhance effectiveness, it is necessary to deliver evidence-based techniques in an engaging manner which necessitates personalisation to the user-there is no one-size-fits all approach to mental health. Machine learning can create personalised recommendations based on other users and an individual user's interaction with an app.

An individual's beliefs, expectations and motivation are known to affect clinical efficacy. Factors such as these are thought to partly account for the placebo effect seen in trials and studies into a range of physical and mental health conditions. Yet there is a paucity of research that aims to understand and leverage these for clinical benefit. Improved understanding and application of the placebo effect could enhance the clinical effiicacy of treatments including mobile health applications for mental health. From a grounded cognition perspective, we predict that personalisation and engagement of a mobile health intervention that creates vivid, multimodal expectations of desired outcomes may lead to stronger effects that can't be attributed to the intervention alone.

Aims and objectives

This project will deepen understanding of how to personalise mobile health apps to user's expectations, beliefs and motivation aiming to improve the engagement and ultimately the effectiveness of the intervention. The main objectives will be the following:
- identify key factors that contribute to the placebo effect
- explore whether manipulation of these factors can improve the effectiveness of interventions for mental well-being
- explore how these factors could be used objectively or subjectively measured for individual users
- explore integration of these factors into an AI-driven recommender system to personalise interventions within apps for mental health

Methods

Extensive literature research will be first conducted to characterise the factors that contribute to the placebo effect. This will result in a set of hypotheses on the relationship between measure of, for example, motivation, expectation and beliefs, and a theoretical framework to integrate them and to derive novel predictions for use in mobile health applications. Methods of manipulating these factors will also be identified. Studies may then be undertaken to directly manipulate these factors to determine whether these change the effectiveness of an app for mental well-being. By applying standard statistical methods as well as machine learning (to unpack more complex interplay between factors and content/design elements), these data will be used to identify predictors of effectiveness. The learnings will be used to design and test personalisation in a real-world scenario.